ANTELOPE

The ANTELOPE project aims to investigate key technologies within a civil nacelle for Long range aircraft

designed to reduce the impact of moving to future engine architectures, such as Ultra High Bypass Ratio

engines. Through this project, the consortium will examine technologies aiming to reduce Fuel burn from an

Integrated Powerplant System through examining topics impacting weight and drag. The project also aims to

develop technologies to increase the functionality of the nacelle such that it may support the engine in

producing a better optimised solution, leading to improved propulsion efficiency from the Powerplant.